Innovative RegTech SaaS that automates ESG audits to produce trustworthy environmental and social impact data and increase the overall value of ESG for UK SMEs

ESGgen Limited (ESGgen) is a UK-based ESG RegTech SaaS SME with a core project team of Daniel Jeczmien (project lead), Marc Lepere (sustainability and inclusion/diversity lead), Andrew Winnicki (technical and UX/UI lead), Nick Sachs (regulatory lead) and Oksana Stowe (commercial lead). ESGgen is solving a significant unmet need with its platform designed to serve the ESG auditing and accounting of UK SMEs. Managers who must report the CO2e emissions from their companies/supply chains will be able to realise additional value in their organisations with minimal time/effort. The platform will also comply with International Auditing Standards (ISAE 3000) and UK ESG regulations (e.g. Sustainable Disclosure Requirements (Oct. 2021)).